Manchester Goods: Trading a global commodity

The importance of the cotton industry to both the Industrial Revolution and the expansion of Manchester as an important economic centre has been well documented by scholars such as Farnie. Between 1780 and 1830 the industry lay at the heat of new industrial age as new forms of production and working practices typified the industry. However, most of the scholarship has been centred on the productive classes and the achievements made in both technology and manufacturing. Great emphasis has been placed on the development of the factory system along with the social composition of its owners and workforce. However, the importance of the cities merchants in placing Manchester at the centre of the global commercial network has been relatively neglected within the literature. This is a problem that has thus far perplexed the historiographical research of the Industrial Revolution more generally, the dominant narratives focusing on industrial developments within regional contexts. Chapman's work on Merchant Enterprise has gone perhaps the furthest in illuminating the equal importance that commerce, trade and finance played in Britain's economic rise, however, this was a more general study of the nation as a whole and did not provide a detailed study of the commercial players of Manchester. The purpose of this project it to utilise the primary material held at Manchester's Science and Industry Museum and other local archives to provide a more intimate understanding of the work of merchants in Manchester and their importance both economically and socially. The museum holds records relating to companies including Langworthy Brothers and Co, and Thomas Barlow and Brother. These materials will be analysed in-depth in order to help us understand who these merchants were as individual's, what skills they required to be successful and from what backgrounds they derived. Though the project is concerned with how the merchants contributed to textile industry in the geographical context of Manchester, it is clear that the project cannot be understood in such a finite framework. On the contrary, trade in textiles was an international business and consequently the project will also take a global perspective and will seek to understand how merchants operated within an ever changing global economic system, taking note of factors such as empire and competition. Finally, this research will reveal the industrial and economic legacy of the merchants and give us a greater understanding of how the city developed to its present day. Overall, it is the hoped that this PHD will help further the educational aims of the Science and Industries textile gallery and help the public to understand how ideas can change the world.